The University of Salford and TP Transcription Limited KTP 24_25 R3

To develop new AI capabilities to transcribe audio/video recordings with improved accuracy, efficiency and affordability. This will be the first solution tailored to the lower end of the transcription offering, opening new income streams.